Interactive Scientific - nano box commercial development

Interactive Scientific are developing a digital product that uses gesturing and interactive technology along with gaming techniques to create an immersive education environment

The product has grown from expertise in chemical physics, computational science, visualisation techniques and user experience and an innovation voucher will allow us to bring in external expertise to drive the commercial direction of the product.